DIGIFOREST - Digital Analytics and Robotics for Sustainable Forestry

What if we could create a revolution in spatial data acquisition, organization and analysis and give forestry operators and enterprises up to-date, tangible information about the status of their forests down to the individual tree? We believe this would improve their oversight by allowing more accurate growth modelling of forest stands and precise predictions of timber yields. It would remove the uncertainty of when thinning operations are needed or where there are trees which are ready for harvest. It could also enable operators to automatically plan where theirstaff or equipmentshould be deployed. With capable (semi-)autonomous harvesting, operators eventually automating the full process. It could also better quantify a forest's carbon sequestration - with low uncertainty per-tree carbon estimates. Precise measures of crown volume and tree diameters would improve the granularity of carbon credit schemes. This could inform national governments and policy makers when deciding policy on initiatives such as carbon offsets and carbon farming. In DIGIFOREST we propose to create such an ecosystem by developing a team of heterogeneous robots to collect and update this raw 3D spatial representations, building large scale forest maps and feeding them to machine learning and spatial AI to semantically segment and label the trees and also the terrain. Our robot team will be diverse: we will use both rugged field robots as well as more experimental vehicles. Most ambitious of all is the intention to (semi-)automate a lightweight harvester for sustainable selective logging. Progress in this project will be demonstrated with an ambitious series of field trials. With the clear engagement of forestry and industrial companies, commercial pathways are readily available. A 1:15 video summarizing the overall project ambitions and consortium can be viewed here: https://tinyurl.com/digiforest